Simulation-based testing for ML-Enabled autonomous systems, focusing on ML-enabled automated driving systems

Simulation-based testing for ML-Enabled autonomous systems, focusing on ML-enabled automated driving systems